Process Analytical Technologies for Acetone-Butanol (PATfAB)

Green Biologics Ltd. develops fermentation technology for renewable chemical production delivering improved quality and reduced life cycle impact compared to oil-derived chemicals. In this competitive market production cost is the major success driver. Improving production economics requires process knowledge and control, which requires state of the art process analytical technologies (PAT). In PATfAB GBL will partner with Keit (IRmadillo™ FTIR spectrometer) and Electrolab, who will integrate PAT for improved process control. Two additional PAT providers, BugLab (Bugeye™ biomass monitoring technology); and Bluesens (gas monitoring technology) will support the project. Project outcomes will be deployed by GBL as an integrated process control solution in commercial plants and as an R&D tool for accelerating development. The PAT technology providers will deploy technology advances to access wider markets.